Calibrating Trust between Humans and Autonomous Systems

The project will seek to investigate which parameters influence trust between artificial intelligences and human users. Our partner for this project, Qumodo, are a company dedicated to helping people interface with artificial intelligence; we will examine their Intelligent Iris system. Intelligent Iris is a modular data analysis system which is designed to facilitate human users in extracting meaningful results from large sets of data, including images (such as photos, medical scans, military sensor data etc.). The visual nature of this task makes it challenging as humans bring a wealth of social expectancies and uniquely human visual processes to understand an image. Fostering trust within man-machine teams is expected to improve both mental health and productivity. Guided by recent research into trust from domains like autonomous vehicles and social robotics, we will perform experiments to examine which parameters influence the calibration of trust when interacting with the image understanding software. We hope to advance a conceptual understanding of trust between man and machine and identify effective strategies to adjust system parameters to properly calibrate trust. These results will be valuable in advancing product development at Qumodo and will importantly inform the wider debate over how to design intelligent systems.